Where did the information go?

The project will initially focus on black hole thermodynamics and apparent information loss. The concept
of monogamy of entanglement, coming from quantum information theory, has radically changed the way
we think about the black hole information problem, sharpening this apparent paradox. Likewise, tools
from quantum thermodynamics are becoming important in understanding this area, and recent
breakthroughs in open quantum field theory have added to this expectation. One likely research
direction will explore symmetries in the context of open quantum field theory. This has emerged as
crucial in understanding black hole microstates and how information is stored in space-time. Mr. Layton
already has extensive knowledge of gauge symmetry and error correction in the context of his project on
Kitaev's Honeycomb model, so is well placed to make progress here.